Towards Self-Evolving AI

Humans are not born with a set of knowledge. Instead we acquire them throughout our life. If we want to build self-evolving agents, it is essential to design the mechanism to acquire knowledge from interactions with humans. We propose to study the fundamental computational framework of such agents. Contrast from manual, self-evolving agents actively acquire new knowledge while providing satisfying services to users. Those new knowledge, in turn, boost the user experience in the future. Such agents help the construction of large-scale knowledge bases and downstream applications like recommender systems, QA systems and even any knowledge empowered systems.